SAVANA (Satcom and VHF Architectures for Nextgen Avionics)

The TFS NG programme develops the hardware / software and technologies required to develop the basis of the next generation Satellite Communications product within Thales UK using software defined radio technology for the next generation of civil aircraft.
The technology being developed will also form the Core Building Blocks for the Future Generation of Integrated Modular Communications products being developed within Thales UK.
The technology development within the programme is driven by specific key requirements for a future product of this type, including safety and security segregation, wideband RF digitisation, multi-channel operation, dynamic waveform management, a single card hardware design, harsh avionics operating environments and an automated development test environment.
The programme is partly funded by the Aerospace Technology Institute, a programme of investment in the UK aeronautics industry by HM Government over a time span of seven years, managed by the Department of Business, Innovation and Skills, and managed through Innovate UK.